System Optimisation and Control for Homes - SOCH

The project is a collaboration between PassivSystems Ltd, BRE and the latter’s Centre of Excellence in Energy Utilisation at the University of Strathclyde to carry out a feasibility and comparison study to deliver a grid demand response from the home.
This will be achived by examining the optimisation of heat pumps and their integration with energy storage (modern generation space heaters; water heating; electrical) to deliver affordable household comfort and to provide electricity grid flexibility such that peaks on can be mitigated by using a novel feedback control approach to optimise the delivery of affordable heat in conjunction with hub-connected energy storage.